Gusto Innovative branding & design

Gusto is developing a range of dressings, marinades and infused oils, using Scottish rapeseed oil, fortified in such a way as to develop as healthy a product as possible by markedly improving the omega 3 and DHA levels.
The company also intend to use the indigenous flora of Scotland, and the UK in general, to flavour the products, thereby creating healthy products with a solid British provenance.
The product will require innovative branding and packaging to showcase the product.